DIMES - Distributed Integrated Multi Use Energy System for urban developments

This feasibility project investigates the techno-commercial benefits of integrating energy & waste management

infrastructure, with clean transport within the urban area of Bicester. The project will demonstrate the added

value of deploying the UK's first, multi (~10) MWe fuel cell CHP system, utilising the local municipal waste,

within an “island” based electricity network & planned district heat network, as well as providing hydrogen for

transport. Led by the system integrator Fuel Cell Systems Ltd, with partners across the supply chain including

the University of Oxford, Oxfordshire County Council, Cherwell District Council, and Brookfield Utilities, the

project will include work to determine the appropriate scale, cost, specification, energy balances, spatial

configuration, phasing, planning requirements and societal benefits that can accrue from the use of an ultra-

low emission, ultra-efficient fuel cell system, alongside the cross system benefits of creating locally generated

hydrogen and utilisation of waste gas. Success will enable the partners to develop a new, highly innovative

business model for an ESCo to revolutionise the long term energy supply for the future urban devlopments.